Intercepting CLAVATA receptor-like kinase function to engineer ear size in wheat.

Ensuring continuous global food security will be a major challenge of the 21st century, and wheat contributes approximately 20% of the total calories consumed by humans (FAO, 2017). In cereals like wheat, inflorescence (ear) size determines the number of flowers (florets) and grains produced, and this aspect of plant architecture is regulated by the activity of stem cells in the growing shoot tips. The CLAVATA peptide/ receptor-like kinase signalling pathway maintains the size of the stem cell pool during plant development, and mutants in maize and tomato have increased yields, arising due to an increase in size of the stem cell pool. This project aims to intercept wheat CLAVATA signalling to engineer ears with more fertile grain sites and increase yield.